Understanding new ways that pathogenic streptococci resist intoxication by Cu and Zn

Group B Streptococcus (GBS) is an effective pathogen of humans and animals and is well known as the leading cause of often-fatal infections in newborn infants. Little is known about how GBS resists the immune system and colonises to cause invasive disease.

This PhD will develop a new understanding of how streptococci resist intoxication by metals, a major antimicrobial effector of the human innate immune system. It will investigate how GBS uses metabolic pathways to counteract toxicity of zinc (Zn) and copper (Cu) when in excess. You will join energetic and well-resourced labs working at the forefront of this field and there will be collaborative opportunities with international experts in the medical microbiology discipline.

Expert multidisciplinary training will be provided in a wide array of advanced bacteriological, molecular, analytical and biochemical techniques to examine metal resistance mechanisms and characterise metabolic pathways in bacteria, e.g. genetic manipulation and generation of knockout mutations.

You will make extensive use of cutting-edge sequencing technologies to study gene structure and function in GBS and use relevant models of disease. The specific focus can be tailored to your interests and you will be involved in all aspects of the study design, with access to outstanding research facilities across the Norwich Research Park and beyond. You will discuss your findings at weekly team and supervisory meetings where your training needs will be developed. You will have opportunities to present work at (inter)national conferences providing opportunities for networking with other scientists.

Your studies will be supervised by Dr Matthew Sullivan in the School of Biological Sciences at UEA in collaboration with Prof Mark Webber at the Quadram Institute and Prof Glen Ulett at Griffith University in Australia.